Design, build and test, scaled prototype of an electro-mechanical Superplastic Forming/Diffusion Bonding (SPF/DB) Press

Aerospace Cutting Tool Limited wish to develop a new, all electric Superplastic Forming/Diffusion Bonding (SPF/DB) press construction that offers a cost-effective, affordable solution with the added advantage of increased process flexibility within a single unit. This addresses the current ATI Technology Strategy 2022 -- Destination Zero, cross cutting enabling technologies theme, and specifically the manufacturing and assembly technologies strand. Specifically: -

* Light weighting
* End of life recycling
* Waste reduction
* Reduced manufacturing costs
* Reduced process equipment costs
* Supply chain expansion
* Flexible manufacturing system
* Process energy savings

The new concept utilises electro-mechanical actuators, eliminating the fire risk and costs associated with conventional, servo-controlled hydraulic systems used on current equipment.

This will make the process of SPF/DB more affordable for future manufacturers by reducing capital costs by up to 50%, reduce operating costs and saving energy, thereby opening the door for increased process availability leading to a supply chain expansion.